Methodology for Producing New Heterocyclic Building Blocks for Drug Synthesis

Combinatorial chemistry is a technique by which large numbers of structurally
distinct molecules may be synthesised in a time and resource-effective manner, and
then submitted for pharmacological assay in a variety of forms. The key feature of
combinatorial chemistry is that compound synthesis is designed such that a range of
analogues can be produced using similar reaction conditions, either in the same
reaction vessel, or individually in parallel using semi-automated synthesis. In this
way, the bench-chemist can single-handedly prepare many hundreds or thousands of
compounds in the time usually taken to prepare only a few by orthodox methodology.
Combinatorial chemistry is thus a major tool in the drug discovery process. Effective
application of this technology requires the availability of a wide range of chemical
building blocks with diverse structures.